Tuffdip testing

Tuffdip is a bitumen-based timber sealer. The company is embarking on a programme of developing a means of mechanical application and drying of the Tuffdip product on a cost- and time-effective commercial basis.

This will allow timber post producers and suppliers to offer timber with increased in-ground life-expectancy.

EU legislation has led to an unacceptable reduction in the longevity of in-ground timber and all areasof the timber industry have been struggling to find an environmentally acceptable soultion. Tuffdip believes that their product will offer significant benefits to all sectors of the ground-contact timber industry.